Automated, AI-powered reporting for busy marketing agencies

The PolyBox project is an innovative venture aimed at revolutionizing marketing analytics through the development of an AI-powered reporting system. Designed to automate and enhance the accuracy of data analysis for marketing agencies, PolyBox enables users to query complex datasets using natural language, making advanced analytics accessible to all. PolyBox is set to improve operational efficiency and reduce manual workload. This initiative promises to not only advance the technological capabilities of marketing agencies but also to foster job creation and contribute to the digital economy's growth.